Ultra-high-resolution optical atomic clocks and atom interferometers

The student will develop innovative techniques for laser cooling, state preparation, interrogation and readout of strontium atoms, using pre-built cold-strontium atom interferometer and optical atomic clock systems at Imperial College London. The work will include:
- New laser cooling techniques to enhance atom number in the Ultra-precise, Shock-resistant Optical Atomic Clocks (USOC) project, an existing NPL-Imperial collaboration
- Pulse shaping techniques, e.g. to enhance contrast and sensitivity of atom interferometers and optical atomic clocks
- Readout techniques compatible with continuous and/or fast-shot-rate operation of a strontium atom interferometer and an atomic clock
Depending on project progression, the PhD is likely to develop a focus on only one or two of these areas.